University of Edinburgh and Lamellar Biomedical Ltd

To investigate the physical mechanisms of the interaction between lamellar vesicles and sputum in order to develop and improve LAMELLASOME™ treatment for Cystic Fibrosis.